Multi surface environmental enzyme spray, providing long-lasting protection against airborne and surface viruses.

Our project is to re-engineer our current enzyme based odour barrier surface solution by incorporating newly targeted enzymes. This will provide long-lasting protection for all surfaces to multiple viruses and airborne bacteria. Our products will be applicable to all communities and families world-wide. It is considered that current cleaning products focus on short-term disinfecting properties only and require constant reapplication. Our project is to provide a solution that can be simply applied, offering long-term surface protection across multi areas such as handrails, worktops, door handles, taps, light switches, desks, etc and be used in all environments. There is an increasing need for society to protect itself from any bacterial/virus spread and this project will enable us to fast track our innovation and provide long-lasting environmental surface protection for all, world-wide.Based on successful lab-test results we intend to establish additional live-trials & tests to satisfy the FDA, in accordance with Enforcement Policy for Sterilisers, in multiple settings including the NHS, Care Homes and Educational establishments to demonstrate the effectiveness, whilst extending patent pending application search and regulatory requirements for all markets, ahead of commercial and consumer targeted manufacturing role out and exploitation.